Surface Evolution and Coatability of Low Density Steels

RESEARCH THEME - Manufacturing of the Future - Materials Engineering , Metals & Alloys

Project Description
A high amount of Al (~7 wt%) and Mn (~6 wt%) in low density FeMnAlC steels make them very different from the conventional steels. The highly alloyed Al and Mn particularly influences the ability of galvanising because of the formation of more stable (Mn,Al)O type oxides. Therefore, the coating ability of FeMnAlC steels will be different from the conventional steels. In addition, the Al in the steel may also react with N, which can be present as an impurity in the bulk steel or in the gas-atmosphere in which the steel is cooled, re-heated and rolled. Aluminium nitride precipitates could affect the coating ability and result in detrimental mechanical properties. This project aims to investigate the surface microstructure and its effect on coatability in ferritic and duplex LDS alloys with composition ranges being Al 2 to 10 wt% and Mn up to 6 wt%. Specific objectives are:
To develop a fundamental understanding of the selective oxidation behaviour of low density steels with high Al and low to medium Mn in annealing atmospheres.
To understand the formation mechanism of nitride inclusions in annealing atmospheres.
To investigate the effect of the selective oxides and nitride inclusions on the coating behaviour and surface quality
The outcome of the project will be the gained knowledge of the surface evolution in high Al steels under conditions relevant to industrial conditions. This should aid in the strategic goal for developing coated LDS.